Cooperation or Competition: How External Support Shapes Rebel Behaviour in Intrastate Conflict

I wish to investigate how external support affects the behaviour of Non-State Armed Groups (NAGs) in multi-actor intrastate wars - namely, how diverging forms of external support affect the probability that a NAG will engage in interrebel fighting or form rebel alliances.